A simple approach to tailoring biofilms for effective removal of micropollutants during wastewater treatment

The proposed project seeks to undertake a systematic investigation into the impact of carrier material surface properties on the microbial community composition in the biofilms and the associated process outcomes. The study will particularly assess feasibility of improving biodegradation of synthetic micropollutants relevant to the business needs of the project sponsor.
Carrier materials of varying chemical properties will be generated at the University of Sheffield. A design of experiments approach will be taken to assess the impact of the carrier material selection and pertinent process variables (e.g. temperature, flow rate) on:
1. microbial community composition and function using state-of-the-art molecular methods such as next-generation sequencing and metaproteomics, respectively.
2. Degradation rates of synthetic micropollutants. The concentration of selected chemicals will be monitored via chromatography methods.
The project will employ a hybrid approach i.e. laboratory studies at the University of Sheffield and the innovation labs of the project sponsor, and studies within the sponsor's wastewater treatment facilities. Seasonal sampling will be undertaken to obtain a comprehensive analysis of the
effectiveness of established trickling filters at the sponsor sites. This will be used as a benchmark when assessing the impact of carrier material selection on biodegradation rates of the selected micropollutants.